Growing Pains: How do the first galaxies grow?

My project will aim to use state-of-the-art high-resolution cosmological simulations of the formation of the first galaxies and stars to study the formation and growth of the first galaxies. The simulated data will be used to make predictions and comparisons to available observational data. I will use data from the First Billion Years Simulation, one of the largest simulation of its kind to date. I also have access to a dedicated computing cluster to run additional simulations exploring different physical models.